Exploring the Feasibility of Intelligent Document Processing to Drive Agricultural Business Productivity

We will explore the feasibility of AI-enabled, automated data processing for complex applications involving unstructured data in the agricultural sector.

Our innovation lies in use of AI technology to understand and evaluate unstructured data to ensure that applications are 'right first time'. This will increase business productivity of both applicants and those assessing applications, and drive collection of higher quality data to support decision-making.

This project represents a first for the use of AI-enabled Intelligent Document Processing (IDP) during submission of unstructured information to government and provision of real time feedback on its quality and validity. The work would build on our prior expertise in the space, developing an innovative new capability for the contextual validation of unstructured data that has wide applicability across the range of sectors that we work in.